Development and validation of an at- or in-line, automated diagnostic system for the cattle industry to improve reproduction and metabolics and reduce associated economic losses

This collaborative project aims to automate the existing ReproTel system, to allow it to be (retro-) fitted to existing and new (semi-)automated and robotic milking parlours. This project will drive productivity in ruminant production systems by enhancing decision support with a technology solution and system, and will deliver social, environmental and economic benefits to the dairy industry.